Production of antibody affinity resin

Generon wishes to use the Innovation Voucher Scheme to help develop a new Protein G affinity resin for manufacture in the UK. We aim to produce a high quality, high affinity resin at a competitive price for sale separately and for use with our Proteus protein purification kits and new HiFliQ pre-packed FPLC columns.